The University of Surrey and Sanergy Limited AAKTP 23_24 P2

To develop a decision-making platform for increased productivity, predictability, and profitability for composting and black soldier fly production for organic waste valorisation in Africa.